Mult-camera synthetic imaging

The PhD student will conduct research into new concepts in computational imaging. This involves the fusion of imaging science, new concepts in optical design and computer algorithms for generation of images.
Multiple-camera imaging can be used to achieve fundamentally new capabilities in imaging, such as imaging through obscurations, with enhanced resolution or imaging using camera modules that are highly miniaturised, almost flat or conformal with particular shapes . This is achieved using the emerging concepts of computational imaging where imaging systems result from a fusion of novel optical systems combined with computational generation of images; that is computation is essential for image generation and the 'image' formed on detectors is simply an intermediate step and may not even be recognisable as an image.
The aim of this project will be to develop fundamentally new imaging systems employing multiple-camera computational imaging . The student will research new techniques for acquiring and encoding image information - primarily exploiting the flexibility of employing multiple dissimilar cameras that may be integrated flexibly into specific volumes or shapes. Algorithms will be developed and applied for recovery of high-quality images. The project will involve modelling in the optical-design programme Zemax and algorithm development will be in a high-level programming language. Prototype optical systems designed by the student will be developed and assessed by experimentally by the student in the ICG labs in Glasgow. It is envisaged that the technologies developed will be transferred to our industry partner, MBDA.
This research aligns with EPSRC Manufacturing the Future priorities for developing 21st Century products - in particular the conformal integration of high-resolution cameras for the first time and for demonstrating new 3D imaging modalities.